GreenBargains Initiative

**Introducing Reverse Vending Machines to Enhance Recycling in South Western Wales**

Our project aims to revolutionize the recycling process in South Western Wales by introducing Reverse Vending Machines (RVMs) across local councils. These innovative machines will serve as a cornerstone of our comprehensive recycling initiative designed to engage residents and foster a culture of sustainability. Reverse Vending Machines offer a straightforward and user-friendly method for recycling beverage containers such as plastic bottles and aluminum cans. Residents will be able to deposit their used containers into the machines, which will then sort, compact, and prepare them for recycling.

The introduction of RVMs is complemented by a robust incentive program to encourage widespread participation. Upon depositing containers, residents will receive redeemable vouchers or digital credits, which can be used for discounts at local stores, public transport, or even as donations to community projects. This dual benefit of environmental impact and personal gain is expected to significantly boost recycling rates and community involvement.

Strategically placed in high-traffic areas such as shopping centers, public parks, and transit hubs, these machines will be easily accessible to the public. Each location will be chosen based on a thorough analysis of foot traffic patterns and accessibility to ensure maximum convenience and usage. In addition to the physical deployment, a comprehensive public awareness campaign will be launched. This will include workshops, social media outreach, and collaborations with local schools to educate residents on the benefits of recycling and how to use the RVMs effectively.

The project will be rolled out in phases, starting with a pilot in a few selected councils, followed by a broader implementation based on initial feedback and performance metrics. Key performance indicators, such as the volume of recyclables collected and the redemption rate of incentives, will be closely monitored to assess the success and areas for improvement.

In collaboration with local councils, businesses, and community organizations, this project aims to create a sustainable recycling ecosystem that not only reduces waste but also brings tangible benefits to residents. By leveraging technology and incentives, we aspire to make South Western Wales a leader in recycling innovation and environmental stewardship.